HYAPEREST- HYdrogen Ambient Pressure Electrochemical Reversible Energy STorage

Ever increasing energy demands and decarbonisation efforts require substantial incorporation of renewable energy sources such as solar and wind. Their intermittency necessitates addition of significant capacity of energy storage capabilities for proper and uninterrupted grid operation that will result in saving of more than hundred billions dollars to the global world economy. Having extremely long cycle life and being completely site-independent, redox flow batteries and especially commercialised all-vanadium systems are excellent candidates to address energy. Nonetheless, uncertainty in cost of vanadium compounds of the electrolyte are hampering widespread development of all-vanadium redox flow systems. The new technology, developed at Imperial College and on route to commercialisation by RFC Power, has completely replaced the vanadium electrolyte while retaining all the advantages of flow batteries. The technology is based on hydrogen and very abundant and cheap manganese making it 70% cheaper than existing all-vanadium flow systems. This hybrid Manganese Hydrogen Flow Battery (MHFB) has demonstrated exceptional performance running for more than two hundred cycles with 76% roundtrip efficiency and capable of delivering more than 0.8 W/cm2 peak power. The HYAPEREST project will focus on integrating of this MHFB system with patent-pending solid-state hydrogen storage developed by H2GO Power.